Exploring How to Use Mixed Reality & Telepresence Technology to Tackle Loneliness and Reduce Feelings of Social Isolation

In the UK, it is estimated that around 1.5 million aged 50 and over suffer from chronic loneliness, and 40% of older people say the television is their only company. These numbers are continually rising, putting a strain on social services such as the NHS, as well as other relatives who want the best for their loved ones. How is loneliness still a problem today, in a world dominated by 'social' media, where we have so many tools and technologies to connect with one another? The answer may lie in the shallow experience of connectedness these technologies provide. Connectedness is about more than just being connected. It requires a shared understanding, the chance to socialize, agency and independence, and to share meaningful experiences and interact with other human beings. Through co-design workshops, low-fi prototypes, and user studies, this work will explore how mixed reality and telepresence-technology which lets us combine the real and digital worlds-may help establish deep relationships to relieve loneliness.